Examining the Strategic Response and Approach to Integration of Queer Forced Migrants in Wales

This study considers the integration experiences of queer forced migrants in Wales, as well as the strategic responses. Queer forced migrants' experiences of integration in Wales are characterised by numerous challenges. My study reveals discrepancies between ideals of inclusion as championed by Welsh decision-makers, and the realities of exclusion that this community faces. Through considering the experiences of queer forced migrants, we are able to gain more comprehensive understanding of their integration journeys in Wales. I use these understandings to inform recommendations of how policymakers can create truly inclusive integration policies for Wales.
Forced migrant integration is a growing policy area in Wales. Through this study, I highlight that the majority of these efforts overlook intersectional identities, such as those of queer forced migrants. Queer forced migrants in Wales face social isolation and mental health struggles which are compounded by to absence of tailored initiatives. My research advocates for the development of specialised services, community networks and greater awareness amongst the asylum sector about the needs of queer forced migrants. I delve into the structural inequalities that perpetuate discrimination, hindering meaningful participation in policy and practice. I also raise questions around the sufficiency of integration-specific services provided to queer forced migrants.
The research was carried out during the 2020-2021 Covid-19 pandemic lockdowns. This impacted the decision to employ online ethnographic methodologies to investigate this topic. As part of the study, I conducted online interviews with queer forced migrants and asylum sector professionals such as politicians, third-sector CEOs, and on-the-ground practitioners. Through incorporating a variety of perspectives, I provide a comprehensive picture of integration efforts and experiences in Wales.
The data analysis revealed key findings including:
Inadequate support addressing the unique challenges faced by queer forced migrants.
Self-isolation and lack of community networks forming a barrier to integration
An urgent need for a paradigm shift in integration policy and approaches.
Structural inequalities that perpetuate discrimination and hinder queer forced migrants' meaningful integration.
A stark gap between policy rhetoric and the lived experiences of queer forced migrants.

This study emphasises the urgent need for systemic reforms within the UK's asylum system and Wales's devolved legal areas, that prioritise queer individuals' rights and dignity. This study gives policy suggestions for inclusive strategies, procedures and processes that allow queer forced migrants to integrate and thrive in Wales.